Workshops for Teachers of Quantitative Methods for Social Science Undergraduates

This proposal is for a series of workshops for teachers, or would-be teachers, of quantitative research methods for social-science undergraduates. Quantitative methods include statistical theory, survey questionnaire design, data collection, data management, the use of statistical computer software to analyse data and interpretation of statistical information produced by others.

The aim of the workshops is to enable university teachers from across the UK to hear talks from international experts who have done such teaching well and who have interesting ideas about how this teaching should be done. Issues that would be covered in the workshops include what the aims and objectives of undergraduate courses should be, course content, structure and style of courses, the balance of statistical theory and practical examples, and the choice of statistical software. Speakers will also share teaching examples that they think help students learn statistics and quantitative research methods.

The workshops will involve a mixture of presentations, question and answer, and structured discussion sessions. The events will be recorded as video podcasts, with materials and a summary of the discussion published on a project website. The website will also be host to a blog for the discussion of quantitative methods teaching and an archive for teaching materials submitted by volunteers and shared with others.

Potential impact
The direct beneficiaries of this project will be those who teach quantitative methods to social-science undergraduates, as they will be provided with a series of workshops and website resources designed to help them improve their quantitative methods teaching.

Social-science undergraduates will then benefit from better quantitative methods teaching. They might also benefit from better coverage of quantitative material in substantive courses. Graduate students might also benefit, since those who teach quantitative methods at the undergraduate level often also do so at the graduate level.

Employers of social science graduates should benefit from the improved statistical skills and statistical literacy of new graduates who have received better training in these areas.

These activities in this project constitute capacity building and should have both an academic impact and an economic and societal impact.